RightPoiseDevelopment

Right Poise is working to develop a novel wearable device to help improve posture and reduce back and neck pain which are common health problems in today's world. The development of such a device will have a positive impact on individuals but also reduce the burden on the NHS and on the UK economy.